Efficient High-Speed Modulation Techniques for Sensing Applications

This project will examine the efficient
use of high-speed modulation techniques in sensing applications. Complex
modulation of a probe energy source, e.g. ion or optical beams, is used within many
analytical instruments to improve signal recovery so enhancing signal-to-noise ratio
and/or throughput. This work will aim to demonstrate modulation/demodulation
schemes suitable for use in instrumentation applications operating on nanosecond
timescales, such as Time-of-Flight Mass Spectrometry and LIDAR. Particular
emphasis will be placed on techniques that are efficient in computational or energy
terms and therefore suited to mobile applications. The work will also consider errors
arising from the high-speed nature of these systems and their mitigation.